University of Wolverhampton and AceOn Battery Solar Technology Limited KTP 21_22 R3

To solve demand for higher power, faster charge rates, energy capture and improved performance through development of a customisable thermal management architecture combining advanced thermal materials and additive manufacturing technologies.